Circe Health

Circe Health is an online software platform on a mission to reimagine access to complementary healthcare.

We're in the middle of a paradigm shift in healthcare. Consumer-led changes to the ways we access healthcare, growing research and increasing consumer demand for personalised, holistic healthcare, demonstrate the need to create a holistic and integrative healthcare model. Our conventional healthcare system is in real need of support and decentralised, self-driven healthcare can play a crucial role in lifting the burden on the NHS. To support this integrative model, Circe empowers complementary healthcare practitioners and their clients through its innovative technology platform and digital support tools.

More than just a marketplace, Circe is designed to improve the full healthcare journey, from discovery to self-driven care management tools, while also supporting practitioners in building modern, thriving practices. Improving the efficiency of this component of our healthcare system will support people in the self-management of their wellbeing with a holistic approach, and reduce the burden on the NHS.

In the fragmented and mostly unregulated world of complementary healthcare, with its lack of transparency and archaic access points, it can be difficult to know where to go and who to trust. Circe acts as a trustworthy guide in people's discovery of complementary healthcare with intuitive matching tools, a diverse network of vetted practitioners and an innovate care management component, empowered by software that is uniquely tailored to holistic, complementary care. Through its platform, Circe enables the prevention and self-management of disease using personalised, complementary treatments combined with digital support tools that encourage self-management and self-care practices.

Circe's software platform is dedicated to support complementary healthcare practitioners who, despite a growing demand for their services, are underserved with existing technology and professional business support to grow their impact. Supported by a strong practitioner community and uniquely tailored digital tools, Circe enables practitioners to grow their impact and reach.

The successful launch of Circe's platform will bolster the UK as a healthcare innovation hub, at the forefront of the integrative healthcare model that serves people with a holistic approach to personalised care. As an impact-driven company, Circe is aligned with the UN's sustainable development goal to ensure healthy lives and promote well-being for all at all ages.